University of Manchester and Benson Components Limited

To develop, embed and exploit deep video analysis and machine learning to deliver vision based capability for application in waste recycling plants.